Essays in health and development economics

Governments and public organisations are central to economic development, not least in collecting taxes, delivering public goods and services, correcting market failures and enforcing property rights. However, in many countries governments do not serve these functions efficiently, which may hamper growth in particular for developing countries (Mauro 1995, Klitgaard 1988, Amaro-Reyes 1983). The determinants of efficiency in front-line public service providers have been subject to some economic research, but there is only a nascent literature on efficiency in bureaucracies. In private firms, management has recently been emphasised as key to success (Bloom and Van Reenen 2007), and I would like to join the small group of researchers who now seek to extend these findings to understand the role of management, monitoring and incentives in public bodies and governmental bureaucracies.